Collective Reasoning as a Moral Point of View

Everybody knows a free rider: the flatmate that does not do the dishes, the friend who never invites back for dinner, the work colleague who pushes work your way. If honest, everyone can probably point to a situation where they did something like this. The same person might be a free-rider in one situation and a collective contributor in the next. What are the triggers of making one choice or the other? How do these triggers depend on social factors such as observations of behaviours in ones network or the overall population? What are the population outcomes of different social and personal dynamics? And what kinds of social structures strengthen or weaken cooperative behaviour? This project investigates the triggers and social settings of collective or individual choices and the resulting dynamics of cooperation.

Potential impact
This project is part of cooperation research and as such has impact in line with that research field. Robert Axelrod, in a recent anniversary talk of his work, characterised the three central questions of cooperation research as
1. Under what conditions can cooperation emerge and be sustained among actors who are egoists?
2. What advice can be offered to a player in a given setting about the best strategy to use?
3. What advice can be offered to reformers who want to alter the very terms of the interaction so as to promote the emergence of cooperation?
In our case, question 1. needs to be rephrased to "under what conditions can collective reasoning remain a sustainable choice of agents? And what are the triggers by which agents change their decision focus from collective to individual and vice versa?" Questions 2. and 3. directly apply to our project.
Currently many incentive structures are such that they enhance personal payoff, e.g. bonuses, performance related pay etc. There are many examples in which personal payoff incentives have led to undesirable behaviour of the individual as can be seen from sub-prime mortgages or the mis-selling of payment protection insurance (PPI). This project investigates the possibility of enshrining collective behaviour and investigates the conditions under which collective behaviour can flourish.
The collective reasoning approach offers new explanations to two existing problems. First of all it can contribute to the understanding of the crowding out of intrinsic motivations by external incentives. The collective approach can be interpreted as a change of viewpoint on the payoff matrix from seeing the individual rows and columns to seeing the "collective diagonal". Offering money for pro-social action re-focuses the agent on the individual row/column comparison, undermining the collective framing.
Secondly, through investigating the influence of an actor's perception of the size of the existing coalition of co-operators on the choice to cooperate, the approach contributes to investigating the dynamics of phase transitions and self-fulfilling prophesies.
Finally, research into predictors of positive behaviour has found that moral preferences are a strong predictor for good behaviour. Through analysing the importance of the perception of the group, this project can contribute to understanding what the reasoning behind such moral decisions might be and how this reasoning is triggered. It can thus contribute to formulating better policies than incentives to enshrine pro-social behaviour.
Enhanced understanding of these mechanisms and processes can contribute to the formulation of more effective policies for society, organizations and companies. Awareness of collective reasoning alone might change the perception of how to motivate people, while study of the extrinsic motivations can provide further, applicable information.